How does RNA control epigenetic state? Structure:function analysis of PRC2 RNA binding

Polycomb repressive complex 2 (PRC2) modifies chromatin to maintain genes specific for
other cell types in a repressed state. Loss of PRC2 function causes developmental defects,
immunosuppression and cancer. We have previously shown that nascent pre-RNA binds PRC2
and prevents it from in silencing active genes. Thus, pre-mRNA regulates epigenetic state.
How PRC2 interacts with RNA, and why this blocks its interaction with chromatin, are
unknown. The aim of this project is to combine genomics, cell biology, and biophysical
techniques to reveal how PRC2 interacts with RNA. This will provide new methods to
manipulate epigenetic modification at specific genes.